Reduced Emissions by Development of Novel Sustainable Flame Retardant Industrial Products Products

This project aims to develop new environmentally sustainable nonwoven fabrics composed entirely of naturally occurring flame retardant particles and short fibre recycled materials. The products will meet regulatory standards for use in the furniture and bedding, building and transport industries. The intended products are principally targeted at mattress components for furniture, seating and bedding and associated filling materials found in the automotive and transport industries, all of which are required to meet stringent UK flame retardancy standards. A systematic evaluation of waste fibre mixes and sustainable FR additons will take place based upon the results of the feasibility study already conducted. A complete environmental and economic sensitivity analysis will be applied to the most successful technical outcomes so that an exploitation strategy can be developed around an innovation that is environmentally as well as economically viable.